Plant mobile signals for long-lasting fruit protection

Postharvest fruit losses can reach 50% globally due to fungal and bacterial pathogens. Traditional pesticide applications are often limited or banned after harvest. Therefore, innovative, sustainable solutions are urgently needed. This
PhD project exploits the plant's immune system to mitigate postharvest diseases by priming seedlings with the defence elicitor Beta-aminobutyric acid (BABA). Using commercial grafting techniques in tomato and other Solanaceae, we will identify mobile signals (e.g., small RNAs, metabolites) that drive transgenerational immune enhancement. Genetic and epigenetic tools (transcriptomics, sRNA-seq, methylome analyses) will pinpoint how these signals confer durable protection. Ultimately, this research will lead to novel approaches for sustainable crop protection and reduce postharvest losses.